Therapeutic Justice in Juvenile Drug Courts: Challenging Non-Adversarialism with Insights from Participants in the United States and Chile

looking at the ways degrees of adversarialism impact participants' experiences, specifically their ability to avoid harm